Cyber Security Plus Nov 15

"We have launched Business Finance Compared as the go to site for SMEs looking for finance. Our number one priority is increasing certainty for small businesses and we will achieve this by leveraging data and technology to create a frictionless customer journey.

Our platform will help get the best finance for SMEs by allowing them to compare products and find out if they'll be approved instantly."